An End-to-End AI Platform for Fast, Safe and Scalable Precision Phage Therapies

GutSee Health is developing a new technology that uses artificial intelligence (AI) to help treat serious bacterial infections that no longer respond to antibiotics. This problem, known as antimicrobial resistance (AMR), is a growing global health crisis. Infections that were once easy to treat are becoming harder and more dangerous, leading to unnecessary deaths, longer hospital stays, and rising healthcare costs. Scientists are also struggling to develop new antibiotics, which means new solutions are urgently needed.

One promising alternative is phage therapy. Phages are natural viruses that kill harmful bacteria but do not harm human cells or the body's healthy bacteria. While phage therapy has strong potential, it is currently slow and difficult to use in practice. Finding the right phage to treat a specific infection usually requires months of laboratory testing, which limits how widely this approach can be used.

GutSee's innovation is an AI-powered platform that dramatically speeds up this process. Instead of relying on lengthy laboratory experiments, GutSee's technology uses data and machine learning to predict which phages will work against a specific bacterial infection. The platform can identify effective phage treatments in minutes rather than months, while maintaining a high level of accuracy.

This project aims to further improve and validate GutSee's AI models so they work reliably across many types of infections. The team will also develop tools to predict how bacteria may become resistant in the future, helping doctors and scientists stay one step ahead. The work uses real-world clinical data, including highly drug-resistant bacteria collected through collaboration with the Ukrainian government.

Overall, this project combines AI and biology to create faster, more precise treatments for hard-to-treat infections, with the goal of making phage therapy practical, scalable, and ready for use in healthcare systems such as the NHS.